Rotary Engineering UK Limited (add on to KTP 9846)

The project is to provide consultancy and training support for a Growth Accelerator programme which will further the work done on a previous Smart project and current KTP project. The Consultant will advise us on aspects of business planning which are relevant to our current position and aspirations